Global cooperation feasibility study for an automatic travel optimisation technology

A feasibility study to explore the viability and potential of a travel optimisation technology in an international market.